Metaphors for the Social Transformations of Arab Cities: Aleppo, Baghdad, and Jerusalem Through Three Novels

Major cities throughout the Arab world have been undergoing a plethora of unprecedented social
transformations in the last century. These transformations have often been drowned out by the
constant stream of sensationalist political headlines flooding newspapers and screens outside of the
region which have captured the attention, as well as attracted the scrutiny, of Western academia.
Although the transformations of Arab countries and cities have been pinned (and, at times, reduced)
to key political events, such as the series of uprisings known as the Arab Spring, these ran alongside and
were locked in an interdependent relationship with significant social and cultural metamorphoses that
are just as key to understanding and analysing change in the region. Rather than in headlines, these
social transformations have been meticulously documented and commented on in literature such as
novels produced by Arab writers from within the Arab world, and from within these cities-in transformation themselves.